The Measurement of Neutrino-Nucleus Interactions

A study to investigate improving our knowledge of neutrino-nucleus interactions in order to reduce the current level of systematic uncertainty that this process contributes to the extraction of neutrino oscillation parameters from long baseline oscillation experiments. The project will centre on the study of a High Pressure Time Projection Chamber prototype to be built as part of a PRD grant held together with IC and RHUL. The initial focus will be on developing further the software already in place to efficiently associate together the energy deposits laid down by the passage of charged particles through the detector (pattern recognition). In the later years of the project, the prototype will be used to take data in a test beam at CERN which will enable a quantitative test of the software performance and will lead onto a cross section measurement of protons with argon. This will represent a valuable and high profile contribution to the field.